New Microsystems for Antimicrobial Resistance

The latest estimates, published by the Government and The Wellcome Trust, predict that by 2050 antimicrobial resistance (AMR) could claim one life every three seconds, higher than the current death rates for cancer (http://amr-review.org). Many factors can be attributed to the emergence of AMR associated with medical practice, agricultural policy and deficiencies in education/global awareness. A major limitation, evidenced through the recent launch of the £10M Longitude Prize (2015-2019), is in the lack of fast and reliable diagnostic technologies. For example, current methods to identify an infection in blood are based on bacteria culture and require several days to establish a positive result. During this interim period, potentially ineffective broad-spectrum antibiotics are often administered. Consequently, the development of new diagnostic tools is now seen as one of the four main priorities to address AMR (the other being increasing public awareness, developing new drugs and decreasing the use of antibiotics in agriculture). My Fellowship aims to tackle the challenge of personalized diagnosis by engineering a suite of new advanced microsystems capable of performing a fast, user-friendly isolation of microbes for detection. I will combine improved microfluidic-based separation approaches with innovative ultrasonic concentration technologies to isolate harmful agents in volumes of fluids that are small enough to promote the use of advanced diagnostic tools such as next-generation genome sequencing. These technologies have the potential to reduce unnecessary administration of inappropriate antibiotics, enabling a targeted or personalised approach (consistent with the aims of "precision medicine").

Potential impact
By 2020, all antibiotic prescriptions will need to be informed by up-to-date surveillance information and rapid diagnostic tests (Review on AMR, 2016). The proposed microsystems will help the UK fulfil this commitment by providing fast sample concentrating techniques that can be combined to emerging biosensors and detection techniques. Beyond the AMR threat, developing new sample processing platforms is an important topic in its own right with a wide range of applications, e.g. for water or food safety, where the presence of pathogens also needs to be detected as quickly as possible to contain potential contamination, thus extending the range of expected impacts.

The impact aims of this Fellowship are to:

1- change the landscape of diagnostics with innovative microsystems for quickly and automatically concentrating microbes without labels and ultimately improve detection procedures (thus improving patient's outcomes and helping health professionals in their choice of treatment). The focus of the project is on medical diagnostics but these microsystems can be applied to a wide range of applications relying on the concentration of a particle (pathogen or other) of interest.

2- fight against antimicrobial resistance by promoting the emergence of new diagnostic approaches by engaging with health professionals and patients, increasing awareness of this deadly growing threat and ultimately reducing the reliance on antibiotics.

3- promote the role of the UK and myself as leaders in the biomedical engineering field and foster STEM (Science, Technology, Engineering and Mathematics) in the next workforce generation

4- boost the UK economy with innovative and versatile sample preparation technologies. The market for such lab-on-a-chip technologies is projected to grow from $4.7 billion in 2015 to $18.4 billion in 2020 (Global Biochip Markets: Microarrays and Lab-on-a-Chip, BCC research, 2016)